Green Wing

Green Wing is on a mission to make going green easier for the media sector. Developed by TV company Little Bird Films, we understand the challenges the media industry faces when it comes to being sustainable, but also how important it is to commit to the environment. We developed tools to reduce our own carbon footprint and create greener productions - now we want to help others who've experienced the same hurdles.

Our revolutionary Carbon Footprint Manager takes the confusion and stress out of completing albert, by streamlining the emissions data collection process with the flexibility to fit any production schedule.

Green Wing - taking the stress out of sustainability.